Phoenix - Real-Time AI/ML Led Identification of active UK Companies to improve Sales and Marketing Efficiency during the Covid Crisis and beyond

Phoenix is a novel innovation that will allow our systems to predict the operational status of any UK company.

UK companies have adopted many different strategies to cope with the Covid-19 pandemic. In order to restart the B2B economy efficiently businesses need to ensure that their marketing and outreach is targeted to those companies that are active throughout the pandemic and those who restart operations over the months and years following the lifting of the lockdown.

In addition to the commercial application of the innovation, Phoenix will be able to provide a real time barometer for the UK Corporate Economy by identifying when individual companies and micro sub-segments of the economy reopen and the degree to which they have opened at any one time. At this granular level we will be able to identify this by geography, industry sector, any set or subset.